Developing a Novel Bluetooth Tracking System for Tracking Insects in the Landscape, Using Probabilistic Machine Learning

Significant and continuing declines in many species of wild pollinators have been reported globally, leading to reduced pollination of wildflowers and agricultural crops. Conservation and agriculture would hugely benefit from being able to record and understand foraging behaviour across real landscapes. Beyond conservation and agriculture, the study of animal movement is central to many scientific disciplines. Advances in animal tracking (GPS etc) for larger species has revolutionised these domains. Unfortunately this revolution has not yet reached
those studying flying insects (which make up most animal species). The only technique to record the landscape-scale flight paths of, for example, bees or wasps, is a system called azimuth scanning harmonic radar: a prohibitively expensive, cumbersome, bespoke tool; mostly restricted to flat, uncluttered landscapes.

The main focus of this project will be to develop the techniques and systems needed for robust and accessible landscape-scale insect tracking that can operate in a range of landscapes. Part of the project will be to work with collaborators to apply this method to record and explore the structure of foraging flights of bees.